Nonlinear dynamics analysis of foil-air bearing machinery and innovations to the foil design

Nonlinear dynamics analysis of foil-air bearing machinery and innovations to the foil design (project summary to follow).